Provineer

Provineer is an IP authentication platform built on Flow blockchain for creatives (or anyone with a design or idea) to claim ownership and protect their IP and its changes in real time before they sell, share or send IRL or online.